Investigating multi-lepton final states of rare B meson decays.

The research project will explore rare B meson decays with multi-lepton final states using data from the LHCb experiment at CERN. The properties of these decays will be investigated and the measurements will be compared with Standard Model predictions and used to constrain New Physics models.